TrulyLocal

The TrulyLocal project enables media organisations and online service providers to deliver relevant local news and content to users based on their precise location. TrulyLocal will mean an end to users being recommended irrelevant stories from many miles away or stale content that is no longer newsworthy. TrulyLocal will also allow service providers to filter blog posts and social media based on the unique location of any unique user. From here on, local means local.